Engineering new materials for brain cancer drug delivery

You will be working in the area of polymer chemistry. Specifically, your project will involve the synthesis of novel polymer using living polymerisation methods. The polymer will be analysed in terms of their molar mass, chemistry and composition and their aqueous based solutions will be extensively characterised with a variety of techniques to investigate their self-assembly and thermoresponsive properties.